Developing a policy to reduce the salt content of food consumed outside the home in Malaysia

Salt intake in Malaysia is very high, with an average intake of around 9g per day. A high salt intake raises blood pressure and high blood pressure increases the risk of developing a cardiovascular disease (CVD), which includes stroke and heart disease. Almost a third of adults have high blood pressure in Malaysia and CVD is the main cause of death and disability, which places a huge burden on communities and health services.

We previously assessed awareness and knowledge of salt in Malaysia. The majority of the population knew that eating too much salt could cause health problems but more than half thought they consumed just the right amount of salt. We also found that foods consumed outside the home e.g. from restaurants are major contributors of salt to the typical diet and the majority of the population eat out on a regular basis. The salt content of food consumed outside the home is likely to be very high, but without nutrition labelling consumers are unaware of the salt content.

We will interview stakeholders across the country to determine what factors they feel might prevent a policy to reduce salt levels in the out of home sector and we will use this data to develop a strategy, addressing all issues raised. We will then gain commitment from policy makers to implement our strategy as policy. To ensure engagement and support for the policy, we will organise workshops to explain to chefs and other food industry representatives why salt should be reduced, and the methods they can use to reduce salt in food.

Our work will benefit the entire population - almost everyone stands to benefit from a reduction in salt intake as almost everyone eats far more salt than recommended.

Technical abstract
Salt intake in Malaysia is around 9g per day. According to Malaysia's National Health and Morbidity Survey, 35.3% of adults aged 18 years and over had hypertension in 2015 and cardiovascular disease is the main cause of death and disability in the country.

In our previous project, we assessed knowledge, attitudes and behaviours of Malaysian adults, salt intake in a representative sample of the population and sources of salt in the diet. While 86.2% of respondents know salt is linked to negative health outcomes, 61.8% do not think they consume too much salt. A leading contributor to daily salt intake is food consumed outside the home.

This impact grant will fund qualitative research with stakeholders to determine barriers to salt reduction in the out of home sector. We will interview 385 stakeholders from government and policy, catering operators, the food industry, street vendors and consumers via focus groups or semi-structured interviews to identify perceived barriers, analyse via thematic analysis and use these results to develop a strategy to reduce salt content in food sold in the out of home sector. We will also organise high level meetings with policy makers to gain commitment to the strategy and conduct capacity building activities, including training workshops and lectures, to help raise awareness of the need for salt reduction in chefs and caterers.